Novel processing methods for the production and distribution of high-quality and safe foods

Technical abstract
This project concentrates on the mechanistic insight and understanding of kinetics during inactivation of bacteria during novel processing technologies applied to plant based foods (solids and liquids, based on carrots, tomatoes, strawberry and broccoli). The project focuses on ohmic heating, microwave and RF heating as well as emerging technologies such as high pressure thermal processing, high electric field pulse treatment and plasma treatment.